Physics beyond the Standard Model at the LHC and beyond

The experiments at the LHC are probing an energy regime never tested directly before. Due to the limitations of the Standard Model in describing several observations in nature, e.g. Matter-Anti-Matter asymmetry or Dark Matter, we hope to find new particles within the reach of the LHC.
The project will focus on understanding the signals of new physics at the LHC and on constructing theoretical models able to explain the data in a coherent picture. In many scenarios that have been proposed, the new particles are very difficult to find because the cross section for making them is small and the structure of new physics signal events looks rather similar to that of Standard Model events that have larger cross sections. Thus one needs to distinguish signal events corresponding to a new physics scenario that one is trying to find from similar Standard Model background events. To best do this, we need to use differences between signal and background in the detailed substructure of the events. For this purpose novel reconstruction techniques will be proposed and developed.